Integrating Affective Computing into Interpersonal Emotion Regulation

Recognising the growing importance of emotional intelligence in human-computer interaction, this interdisciplinary research pioneers a unified approach that integrates affective computing with interpersonal emotion regulation. By synthesising insights from computer science, psychology, cognitive science, and linguistics, the project aims to develop an intelligent system capable of detecting, interpreting, and responding to human emotions via multimodal information processing in real time. By analysing visual, auditory, and textual data to understand emotions and generating empathy-driven, context-sensitive responses, the system bridges critical gaps in emotional understanding and adaptive interaction. This unified approach addresses existing shortcomings in available tools, enhancing emotional understanding and responsiveness. With applications in healthcare monitoring, personalised learning environments and mental health support, the project fosters empathetic interactions between humans and technology. It not only advances technological innovation but also meets critical societal needs in mental health and well-being, underscoring the social responsibility of integrating emotional intelligence into technological solutions.